Sugar Free Preserves

Cranbrook Conserves markets premium quality chutneys, preserves and award-winning marmalade using the finest ingredients mostly sourced from our own farm. The creation of an Innovative range of distinctly flavoured dietetic product would enhance the appeal of conserves to consumers with medical issues and also those concerned with healthy eating/reducing sugar consumption. It would serve to accelerate business growth, support employment and enhance sustainability of the local agri-food economy.